Queen's University Belfast and Liopa Limited

To develop a Visual Speech Recognition system, capable of recognising a limited vocabulary, which can act as an enhancement to an audio speech recognition application such as in car voice control.